BrandForge

A fundamental building block for every new business is a strong brand identity but creating this in-house is usually far trickier than anticipated whilst hiring a specialist agency is prohibitively expensive for most companies.

COVID-19 has changed the way we work. Given that for the time being at least, traditional face-to-face workshops are an obsolete project delivery forum for brand identity projects, a new solution is required that better tallies with the "new normal" of remote working.

Furthermore, research suggests that a strong indicator of future business success is a registered trademark. Yet, despite its potential value, trademarking often passes smaller companies by.

BrandForge is an affordable online tool that uniquely utilises AI to intelligently generate brand names and logos by learning from existing, historically successful brands. Our interface will enable users to iterate name and logo outputs until a final brand identity design that meets their needs is reached. Trademark and domain name registration services are also provided.

By offering agency-quality brand identities at a fraction of the cost, BrandForge gives companies a great start in life and a trademark protected building block from which they can successfully promote their business.